A human 3D bone-sensory nerve co-culture model to investigate bone-derived pain

Background Bone-derived pain from conditions such as cancer metastasis, non-healing fracture, osteoporotic fracture, or osteoarthritis (OA) are notoriously hard to manage and prevalent, with an estimated 1.5 million bone cancer metastases, 22 million non-union factures, 8.9 million osteoporotic fractures and 530 million OA sufferers currently worldwide. Complex signalling exists between bone and nerves which couple pathology and pain in health and disease. Sensory nerve invasion and sensitisation are associated with bone diseases, and intrinsic to pain responses in animal models and human patients with osteoarthritis, fracture and bone metastasis.

This project aims to (i) develop a humanised 3D bone-sensory nerve co-culture model, (ii) use the model to investigate mechanisms linking changes in bone structure to local pain sensation and (iii) test whether the model can screen 2 drugs known to prevent pain and influence bone structure.

Investigating bone-nerve interactions is challenging due to the position of these nerves within mineralised bone. Currently, no human derived models of the sensory nerve-bone interface exist. Some models of bone pain have been produced that use nerves from the spine, called dorsal root ganglia (DRG) from animals and humans, but are technically challenging and not commonly adopted. Animal models are extensively used for the investigation of bone derived pain. In 2019, over 650 original research papers were published investigating bone derived pain in pathology using animal models, 4% of which were large animals including canines, with an average of 23 animals typically used per study, totalling over 14000 animals. A pharmaceutical company testing drugs for bone pain may use more than 1000 animals p.a. In a recent review on orthopaedic animal testing15, it was revealed that over a 9-year period, 40% of academic orthopaedic animal studies were never published and almost half of those published were never cited totalling nearly 10,000 animal lives with no justifiable impact on orthopaedic knowledge. Animal models of osteoarthritis use >10 animals per group to reveal effects on bone structure and pain. For example, in osteoarthritis research 132-198 mice or 360 rats would be used to test 1 drug.
Our new bone-sensory nerve model will facilitate low-cost research to identify new molecular targets and pre-screening of drugs for pain. It will reduce early-stage preclinical research animal usage, and replace models currently used to identify and test new treatments to ease bone derived pain. We will promote the use of this model over animal testing through dissemination at national and International conferences and workshops (e.g. Orthopaedic Research Society Preclinical Models Section, British Orthopaedic Research Society, Osteoarthritis Research Society International), and by validation with drugs from our current collaborators in the pharmaceutical industry.

Technical abstract
Bone-derived pain occurs in cancer metastasis, non-healing and osteoporotic fracture, and osteoarthritis, affecting 100's of millions worldwide, with no effective treatment. No bone-nerve in vitro models exist to reveal molecular mechanisms underlying pain. Such studies rely on animal models. Sensory nerve invasion and sensitisation are associated with bone pathologies, but molecular drivers remain unknown. Osteocytes, control bone remodelling and are implicated in several diseases. Our human MSC-derived osteocyte model in 3D collagen gels, responds to pathological (mechanical/inflammatory) stimulation, by regulating >200 neuronal genes.
Aim: To develop a human sensory nerve and osteocyte co-culture model to investigate interactions under pathological conditions and test drug screening potential. Objectives: 1. To produce human sensory nerves from transfected human iPSC cells, assess phenotype (RTqPCR/RNAseq, Immuno-cytochemistry (ICC), patch clamp) and validate against Nociceptra. 2. To modify osteocyte model using xeno-free collagen and fluorescent differentiation markers. 3. To establish osteocyte nerve co-culture model and assess viability and phenotype by live confocal imaging and ICC. 4. To elucidate molecular mechanisms of neural invasion and pain by live confocal imaging of neural branching and invasion and RNAseq/ELISA/ICC following mechanical/inflammatory stimulation of co-culture model. 5. To confirm clinical relevance by comparison with existing patient data. 6 To screen partners drugs in the model and compare with existing in vivo data, validating the model as a replacement for animal testing.
Model accessibility is maximised by embedding industry advice, use of nocispheres to reduce protocol complexity and mechanical 'mimics' to replace loading rigs.
Our model will reduce early-stage preclinical research animal usage, and replace models currently used to identify and test new treatments to ease bone derived pain.